University of Essex and TT Education Limited

To develop a new CPD tracker using AI and embedded machine learning to track and enhance performance of all staff. To gather data from the CPD tracker that will provide insight into effective strategies offering senior leaders a clear path for development driving industry-wide improvement.